Shape optimisation of flexible bi-stable composite structures for damping in rotorcraft

Bi-stable structures have enormous potential for use in both energy harvesting and vibration damping applications. The study of bi-stable structures as energy harvesters is a much more developed field, and this project aims to take bi-stable vibration dampers out of the lab by optimising the shape of the bi-stable composite shells to accomplish two main goals: to adapt the shape of the shells to fit within the confined volumes of modern rotorcraft fuselages and fairings; and to effectively absorb energy across a spectrum of characteristic frequencies found in a particular form of rotorcraft. Typical bi-stable structure geometries include buckled beams, cantilever/magnet combinations, and snap-through double cantilevers, but recently curved-shell bi-stable oscillators with more complicated geometry have been studied. These shells allow greater freedom of geometry, and will form the basis of this study. This project will complement existing research in our centre in modelling and testing bi-stable structures, and in piezoelectric-based energy harvesting devices. In order to maintain the industrial focus of the project, Leonardo S.p.A. (formerly Finmeccanica) in Yeovil will provide support throughout the student's studies.

Potential impact
Materials science and engineering is a key 'enabling' discipline underpinning many others. Hence the research engineers (REs) studying for their engineering doctorates (EngDs) as members of the Industrial Doctorate Centre in Micro- and NanoMaterials and Technologies (IDC in MiNMaT) undertake projects that span a large number of industries covering a broad spectrum of materials technologies. Consequentially, the impact of the research undertaken by the REs is wide-ranging.

Given the emphasis placed on solving processing-microstructure-property-performance relationship problems, which are both academically challenging and industrially relevant, the industrial sector is a key beneficiary group for the IDC. Specifically, as the RE is embedded in the sponsoring company, impact is achieved earlier than might be expected for a university-based project. Our current REs have already achieved impact through changes to business practices which have resulted in the creation of new processes or products or improvements to existing ones, ultimately generating economic growth. Our current sponsors have said that the work of the REs has '.helped us enlarge our product range' and '...assisted in guiding and accelerating new product and process development' and that '...successful completion of the project, which is on target, will be of real benefit'.

The shortage of materials graduates has been highlighted in a number of reviews and hence impact for the industrial sector will also be achieved through the training of research engineers, such that they are ready to enter employment and lead the next generation of materials research. A current sponsor comments '..a new recruit into the field, of [name]'s calibre, can only be a very good thing for the UK'.

In terms of the scientific community, impact is and will be achieved via publications in high quality peer-reviewed journals (a mandatory part of the programme) and presentations at conferences (over 30 since the first REs joined the IDC in 2009). These vital routes to dissemination provide a conduit to enable effective knowledge transfer of the research being undertaken in industry to the wider scientific community. Further, the IDC runs a unique annual conference, which provides an additional route to keep our community informed of the latest developments. Additionally, our industrial sponsors really value the opportunity to mix with other sector organisations in a way which they do not do elsewhere. The event also provides an opportunity to attract and engage with new industrial partners, widening the community and supporting the sustainability of the IDC.

Finally, the IDC will have a significant impact on the REs by increasing their employability skills. Specifically, the programme works with industry to ensure that the REs are developing the necessary skills needed by industry. The EngD programme has many benefits for an individual. Principally, the time that the RE spends with their industrial sponsor is key to giving them the context and confidence to operate effectively in the commercial environment. Further, REs benefit from having cohorts through peer-to-peer learning and the enhanced networking opportunities that arise from the many RE, academic and sponsor interactions and, as the IDC matures, the alumni network. Finally, the emphasis placed on personal development and the professional ethos that underpins all IDC activities provides the REs with a firm foundation on which to build the rest of their careers.